Renovating ruins: An ethnography of vacant homes (akiya) in rural Japan

I will observe akiya renovations in Wakayama through the people selling building materials, reconstructing buildings, and supplying loans.